Global Incubator Programme – Gateway to Asia

Delivery of two programs:
1. Global Incubator Program: Gateway to Asia – a 5 months commercially-focused internationalisation programme for UK agrifoodtech scaleups to open up opportunities and confidently expand into Asia via Singapore
2. Global Incubator Program: Gateway to Australia – a 5 months commercially-focused internationalisation programme for UK agtech scaleups to open up opportunities and confidently expand into Australia